Manchester Metropolitan University and Shapemaster Global Limited

To embed new-to-company design and modelling capabilities that will facilitate the development of new-to-market products, driving significant sales growth in leisure and rehabilitation markets.